Regulation of the NLRP3 inflammasome

Inflammasomes are multi-molecular protein complexes that play key roles in amplifying inflammatory responses in different disease settings. For many years we have known that a cell, typically a macrophage, is able to generate a single inflammasome complex that will catalyse the unconventional secretion of interleukin-1 (IL-1) family cytokines and thus drive inflammation. However, we still have very little understanding of the cellular mechanisms that coordinate and control inflammasome formation, both in the healthy state and in disease. In this application we will explore new concepts to better understand inflammasome activation. Principally we propose that a cell coordinates inflammasome formation through the spatial remodelling of its intracellular cytoplasmic compartment leading to inflammasome formation on endolysosomal/organelle membranes. Here we propose studying the effects of diverse NLRP3-inflammasome activating stimuli on organelle position, morphology, and dynamics, and to investigate the interactome of endogenous NLRP3 that coordinates its membrane recruitment and activation in space and time. Thus, here we will examine the temporal and spatial molecular interactions that govern control of inflammasome-dependent inflammation.
Importantly, we aim to translate the basic mechanistic cellular work into an in vivo context to understand mechanisms of inflammasome activation in an organism. The NLRP3 inflammasome is known to contribute to the worsening of major cardiovascular, metabolic, and neurological diseases and so our findings will be directly relevant to the therapeutic targeting of NLRP3-dependent inflammation.